Bioinformatics and genomic and phenomic platform development

Technical abstract
Technological and analytical advances in plant science are increasingly data intensive. While these offer new opportunities for understanding and developing precision plant breeding they also bring considerable challenges. One of these challenges is in developing an informatics infrastructure that can accommodate the various dataset-types generated by research from the molecule to the field and implement the necessary relational integration to mine these datasets. This work brings together process and research in order to deliver informatic-based, high-throughput and genome/phenome-scale analytical methodologies to inform both fundamental research into genome/phenome biology and germplasm improvement in the context of plant breeding.